Visible-Light-Mediated Synthesis of Nitrogen Heterocycles

Nitrogen-containing compounds underpin every aspect of our daily life as they are widespread as pharmaceuticals, agrochemicals, food additives and materials. As a result, the development of novel methodologies that enable the construction of carbon-nitrogen chemical bonds is critical for the discovery and large scale production of these highly relevant molecules. However, when approaching this challenge we need to place great attention to the development of reaction that are efficient, selective, sustainable and safe. Here, we propose the development of a fundamentally novel approach that will use visible-light as the most available, safest and most sustainable source of energy. The methods that we will develop will enable the formation of C-N bonds and therefore facilitate the assembly of N-heterocycles.